Optimising the Delivery of Superior Genetics through Advanced Genomic Selection of Bovine Embryos

This project will apply advanced breeding technologies to produce (both in-vivo and in-vitro) pre-implantation bovine embryos from which biopsies will be taken to interrogate their genomic makeup using single nucleotide polymorphism arrays (SNP chips). It is currently possible to screen dairy and beef cattle genomically, but responses to selection are impeded by waiting for the gestation of the calf on which genomic selection is performed. The screening of bovine embryos will optimise the delivery and amplification of superior genetics by advancing the time of selection and reducing “wastage” of unwanted calves. This project will therefore combine advanced embryo breeding technologies with state-of-the-art genomic screening (so called pre-implantation genetic diagnosis), and karyomapping (combining parental DNA information with the offspring's genomic information to provide more genetic detail). The project will develop strategies for optimal bovine embryo biopsy, cryopreservation and genomic screening of small cell numbers. It will provide proof of principle that the new technologies can be used to deliver superior genetics more efficiently to the breeding herd.